Microbial production of human milk fat substitute

Vegetable fats and oils (triacylglycerols) are an important source of human nutrition. They can account for a substantial proportion of the calories in the human diet. The nutritional properties of these fats and oils depend on the types of fatty acids that are attached at each of the three positions on their glycerol backbone. It has long been a goal of biotechnologists to adapt organisms to make 'designer' oils that are tailored for specific applications. The aim of this work is to develop a new production platform that produces a speciality oil for human nutrition.